Quantification, Administrative Capacity and Democracy

Numbers increasingly govern public services. Both policymaking activities and administrative control are increasingly structured around calculations such as cost-benefit analyses, estimates of social and financial returns, measurements of performance and risk, benchmarking, quantified impact assessments, ratings and rankings, all of which provide information in the form of a numerical representation. Through quantification, public services have experienced a fundamental transformation from "government by rules" to "governance by numbers", with fundamental implications not just for our understanding of the nature of public service itself, but also for wider debates about the nature of citizenship and democracy. This project scrutinizes the relationships between quantification, administrative capacity and democracy across three policy sectors (health/hospitals, higher education/universities, criminal justice/prisons) and four countries (France, Germany, Netherlands, UK). It offers a cross-national and cross-sectoral study of how managerialist ideas and instruments of quantification have been adopted and how they mattered. More specifically, it examines (i) how quantification has travelled across sectors and states; (ii) relations between quantification and
administrative capacity; and (iii) how quantification has redefined relations between public service and liberal democratic understandings of public welfare, notions of citizenship, equity, accountability and legitimacy.

Potential impact
The project will deliver leading international research on one of the most pressing questions in the world of research and practice, namely the future of the control of public services. Apart from academic papers, a joint research volume and policy briefings, this project will deliver (i) a comprehensive cross-sectoral and cross-national database to indicate the spread of quantification in the three sectors and four countries, (ii) a comprehensive record of the consequences of quantification and economization on the public services, and (iii) a framework to assess administrative capacities in an age of quantification and economization.
There are three beneficiaries from this study:

- Academic researchers and students: The study will produce a range of research outputs for high-level international publications, a joint volume with an international press, and working papers contributing to the international and cross-disciplinary literature on the governance of public services. The outputs will be of particular relevance given the novel approach of this study, namely its bringing together of different disciplinary concerns, its cross-sectoral and cross-national perspective, and its direct relevance to contemporary debates on the governance of public services.

- Opinion-shapers: The study will directly engage and interact with opinion-shapers. The study's research, and its outputs are of direct relevance to debates about the future shape of public services, and the ways in which new forms of delivery can be controlled and regulated. The project will produce special practice-oriented outputs, such as policy briefs, and hold practice-oriented seminars to engage directly with opinion-shapers across all four jurisdictions. Particular emphasis will be on bringing together the different opinion-shapers in the different sectors to expose them to similarities and differences across sectors and jurisdictions.

- Practitioners: The study is of direct relevance to those involved in the control of public services as it offers a much-needed comparative analysis of an important trend in contemporary governance. To maximize the impact in the world of practice, the research will be initiated, conducted and finalized in close interaction with the world of practice, e.g. by using CARR's visiting fellows and policy advisory group, as well as other international experts to comment on and discuss emerging findings. We will integrate practitioner contributions during group research meetings, and hold practitioner-related seminars as well as publish policy briefs throughout the project. We will co-operate with LSE's Institute for Public Affairs to maximize impact. We will work with the Leiden University Campus in The Hague to connect directly with top-level public administrators in the national government in the Netherlands.

To facilitate knowledge exchange and engagement, we will further establish an advisory committee consisting of members from all three beneficiary groups. Initial members (confirmed) are Kai Wegrich (Hertie School of Governance Berlin), Jeremy Lonsdale (RAND Corporation UK), Philippe Bezes (CNRS-CERSA, France), Sandra Resodihardjo (Radboud, Netherlands), Christiane Arndt (OECD) and Jürgen Weber (WHU Otto Beisheim School of Management, Germany).

To support the dissemination of findings the project's website makes publicly available all working papers, policy briefings, and short web-video films.